Queer Space: Romanticism to Mid-Twentieth Century American Poetics

Jerome McGann sees some Romantic elegies as 'ecstatic', challenging their own memorial function through considering
'all things on a basis of present and immediate life'. Timothy Morton approaches this dynamic through his notion of 'dark
ecology', arguing that the elegized subject becomes folded into the elegiac environment. This understanding is 'queer',
openly borrowing thought on the blurring of human and nonhuman from queer theorists. However, little has been said on
the reversibility of this critical understanding: ecology can be 'queered', queerness can be 'ecologised'. This thesis shall
investigate this oversight through the 'Thryza' cycle of elegiac poems, written by Lord Byron for his lover John Edleston,
where his proto-ecological poetics simultaneously articulate and obfuscate the queer body. This thesis will then establish
a theoretical lineage that runs from Romanticism to mid-twentieth century American poetics - particularly that of Frank
O'Hara and John Wieners. The queer ecological frameworks of the 'Thryza' cycle illuminate the representation of the
queer body in the poetic, and urban, environments of these poets. The thesis shall demonstrate these poetic and urban
spaces as 'elegiac', signalling same-sex desire through spaces which implicate their own violent or mortal rupture. This
project, through its combination of theoretical methodologies,